University College London & Oleeo plc

To use Data Science and Machine Learning techniques to develop intelligent models to support recruitment process, particularly in identifying the best candidate applications for a given role or the best role for a given candidate.